Identifying Barriers to Accessing Early Years Services and Supports for Neurodiverse Children and their Families

Early childhood care and well-being support, such as support offered by Family Hubs, can improve a family's well-being for a lifetime. However, children with neurodevelopmental conditions are underrepresented in existing service provision. This research takes a human-centred approach, applying the Behaviour Change Wheel (BCW) framework, to identify and overcome barriers to accessing early years services, led by the specific strengths and needs of Southampton Family Hubs and local neurodiverse children and their families. Methods: The research employs a mixed-methods, strengths-based approach following the BCW framework, initiated with a service report assessing local and national system and population needs.
This research addresses a critical knowledge gap in understanding Family Hub accessibility for neurodiverse children and their families. It aims to develop and implement a feasible outreach programme, informed by a hypothesis generation approach grounded in the BCW framework and stakeholder collaboration. These findings have the potential to inform meaningful change to local and national early years services provision and policy, enhancing the well-being of neurodiverse children for a lifetime.